Unraveling the genetic causes of male infertility

Infertility is a problem that affects up to 15% of couples worldwide, and about half of these cases are due to issues with male fertility. Some men facing infertility have a complete absence of sperm in their ejaculate, known as non-obstructive azoospermia (NOA), caused by problems with sperm production. This process, called spermatogenesis, is a complex developmental process that involves proliferation of undifferentiated germ cells and the completion of meiosis, the cell division programme that ensures the formation of haploid gametes from diploid germ cells. The exact reasons for NOA are often unknown, and there are currently no proven treatments to help with this condition, mainly because we don't fully understand how spermatogenesis works. However, understanding the root causes of this condition could lead to new treatments to help couples conceive. Male infertility has also been linked to other health problems later in life, such as cancer and chronic diseases. Thus, understanding NOA causes can also help us in understanding and treating its associated comorbidities.
Recent advances in genetic sequencing of infertile patients have identified potential pathogenic mutations in dozens of genes. The identification of these genetic variants constitutes a valuable resource to elucidate the genetic origins of NOA. However, we currently lack functional validation assays to determine whether these mutations cause NOA. Moreover, the role of many NOA candidate genes has not been thoroughly studied to confirm their role in spermatogenesis. Therefore, there it is crucial to develop efficient functional validation methods to determine which genes play a role in spermatogenesis and whether mutations in these genes cause NOA.
My hypothesis is that mutations in genes crucial for spermatogenesis, including those required for meiosis, play a significant role in male infertility. To test this, I aim to model mutations identified in NOA patients using a tiny worm called C. elegans to determine their impact on fertility. This worm has properties that make it ideal for studying fertility, such as its short life cycle, ease of observing reproductive tissues, and well-established genetic manipulation techniques. As proof of principle, I have conducted preliminary studies showing that worms engineered to carry a specific mutation from a NOA patient in the meiotic gene MSH4 display infertility.
My research will focus on several key objectives: selecting specific mutations identified in NOA patient to study, creating mutant strains of C. elegans with these mutations, screening worm mutants for fertility defects, and analysing the characteristics of the mutants that show fertility issues. By doing this, I hope to shed light on how genes influence spermatogenesis and contribute to male infertility. This understanding could lead to better diagnosis and treatment options for couples struggling with infertility.